Hybrid Hydrogen & Electric Architecture (H2GEAR)

H2GEAR develops a disruptive modular aerospace electrical power generation and propulsion system powered using hydrogen, enabling emission free flight, with water as the only by-product.

The innovative modular powertrain comprises a hydrogen fuel cell system and next generation cryogenic motor/drive and electrical network. A smart venting system, which aims to alleviate the challenge of contrails and their global warming potential, will also be explored.

H2GEAR equips the consortium with the necessary innovative technology for integration into hybrid and electric aircraft configurations up to 100PAX, and installation of future/retrofit Auxiliary Power Units (APU) into large category transportation aircraft (CS-25).